Hypothesis Knowledge Graphs

The term ontology refers to explicit specifications of the categories, properties, and relationships which describe a particular domain, they are used as the underlying structure of knowledge graphs. In this project we aim to develop methods of using language models to probe Ontologies. This will improve accessibility to the knowledge contained in the Ontology by allowing natural language to be used to access it rather than using SPARQL, which is a querying language used to query graph data. We are specifically looking at the verification of competency questions as a concrete way of enhancing the workflow of knowledge engineers. These competency questions act as the hypothesis which the ontology should be able to answer and are a key component in the design of many knowledge graphs.

The key research objectives/research questions are:

RQ1. How effective are large language models at translating natural language to SPARQL?

RQ2. Can language models bypass the need for SPARQL in competency question evaluation by directly using ontological knowledge?

RQ3. How can language models be used to explain competency question failures?

To achieve these objectives I will create a large synthetic corpus of competency question to SPARQL training data using published Ontologies. Currently a suitable dataset does not exist so this is the first hurdle.

After this we will train language models with this data for 3 separate tasks:

1) Natural language to SPARQL translation

2) Context based question answering

3) Closed book question answering

The performance on these tasks will be evaluated against each other by measuring their accuracy in answering competency questions from a holdout dataset. This will allow us to answer the first 2 RQs. The approach taken for the final RQ question will depend on results from the initial 2, as the models trained on each task will need to be probed in different ways for the explainability of results.

Language models have not yet been directly applied in the context of Ontology competency question answering. Current approaches to competency question to SPARQL translation use template based approaches which are limited in their application. Natural language to SPARQL has been done in a limited sense with SPBERT, however that research did not encompass the wide array of ontological constructs needed in our task. Using ontologies as a context in natural language question answering is also a novel approach to probing them, and will potentially open these knowledge bases to a wider audience. Knowledge infusion for closed book question answering is also a task that has been done with success on simpler knowledge bases, which can be expressed clearly with subject, predicate, object triples, but has has not been applied to the more complex ontological structures we are using. Being able to automatically verify the hypotheses ontologies are able to answer will ensure the reliability of these knowledge bases and improve the safety of any application built on them. By explaining the reason for any negative results we will also be able to build trust in the system for people using it.

This PhD is relevant to the following EPSRC research area(s):

Information and communication technologies

Artificial intelligence and robotics